The Fat Carrot

We are a small Kent based business who hand-make ready meals, quiches, pies, hummus dips, cakes and snacks. All of our products are vegetarian with vegan and gluten free options in the range too. We are “A compassionate food company” which wishes to use more environmentally responsible packaging that can help grow our business through strengthening brand identity.